Identification of genomic biomarkers associated with hypertrophic cardiomyopathy (HCM) in cats

Rationale: Hypertrophic cardiomyopathy (HCM), the most common cardiac disease in humans and cats, occurs spontaneously in 15% of domestic cats and may cause heart failure, cardioembolic complication or sudden death. HCM is heritable in many cat breeds, and two causative mutations in the MYBPC3 gene have been identified in Maine coon and Ragdoll cats using a candidate gene approach based on human studies. Further genetic studies could not only provide the means to control the disease, via genetic testing and selective breeding programmes, but they could also help identify new therapeutic targets. However, over the past decade the candidate gene approach has failed to identify further mutations. Genome-wide genotyping technologies might offer a useful alternative.

This project is aimed at investigating the genetic architecture and the underlying molecular mechanism of HCM susceptibility in cats. Our hypothesis is that HCM is a complex disease of polygenic inheritance controlled by several variants in both protein-coding genes and regulatory elements.

The objectives of this project are:
(1) Map and evaluate genomic regions affecting HCM susceptibility in cats.
(2) Identify gene expression signatures for HCM in cats.
(3) Integrate results and identify genetic markers and biomarkers for prediction of HCM susceptibility.

Experimental Design and Methods: We will conduct a genome-wide association (GWA) analysis to detect loci affecting HCM susceptibility using 200 meticulously phenotyped cats from 2 pedigree breeds, Birman and British shorthair, chosen on the basis of their diversity regarding disease onset, clinical expression and prognosis. We will analyse the disease as a binary trait (case vs. control) and using continuous variables based on echocardiographic measurements and histopathological findings.The study will include GWA, regional heritability mapping and selective sweep analyses across and within the two cat breeds (obj.1). In addition, the gene expression profile associated with disease will be assessed using RNA-sequencing in 20 myocardial samples collected from cases and controls (elderly, to avoid false-negatives, and sex matched) from the two cat breeds, followed by differential expression and pathway enrichment analysis (obj.2). Systems biology, artificial intelligence, and machine learning approaches will be used to integrate the results of the genomic/ transcriptomic analyses and shed light on the underlying HCM mechanism (obj.3). Main results will be validated using qRTPCR and Western Blot. Thus, the student will be trained in cutting-edge molecular, genetic and bioinformatic technologies as well as advanced echocardiography and histopathology.